DeepLlama

Habitat Learn Limited (HLL) provides personalised learning software, Messenger Pigeon, using Automated Speech Recognition("ASR") and generative AI to improve student learning outcomes.

HLL has 50,000+ student-users, and 400 HEI (B2B2C with student as the end user) customers in UK and North America.

DeepLlama builds upon IUK project DeepClover(\#10007097) project's automatic population of Knowledge Graphs.

HLL will partner with University of Southampton(UoS).

DeepLlama will develop a trustworthy, responsive digital learning assistant using Generative AI and an education based Large Language Model(LLM) to promote adaptive learning for individual students with improved teaching and learning accessibility, especially for students with disabilities.

**Need and significance**

Post-pandemic most HEIs adopted a blend of in-class and online learning \[RSQuacquerelliSymonds,2021\]. However, remote learning platforms can create barriers to learning, particularly those with learning disabilities or language differences. \[NUS survey,2020\].

Digital learning is challenging for students with disabilities or language differences. Generative AI can analyse large amounts of digital learning content and adaptively help students with different learning requirements. Designing trustworthy solutions for every learner needs to overcome hallucination and plagiarism concerns of using Generative AI and few adaptive learning solutions demonstrate improved learning outcomes.\[Eurasian\_Journal\_of\_Educational\_Research,2022\].